Mapping brain temperatures after large and or small vascular occlusion

This thesis will build upon a very successful PhD project on brain cooling by Stephen Blowers where a powerful 3D modelling tool was developed to calculate brain temperature distribution (see: https://github.com/sblowers/VaPor). The proposed project is in collaboration with Centre for Clinical Brain Sciences and Critical Care at the Western General Hospital at Edinburgh. In this project we aim to extend this model to take this further for understanding critical conditions such as stroke and developing devices/strategies to improve quality of life and outcome for such critically ill patients. This project will aim to understand:
Effects of large &/or small vascular occlusion on brain temperature
Effects of using cooling devices on brain temperature with large &/or small vascular occlusion
Effects of thrombectomy on brain temperature
The combination of these studies is geared towards the design and development of a cooling device for human sized brains, that could be provided for use as a first-response action in the event of a stroke.